Frontiers in research of emergent materials

This proposal aims to facilitate effective interaction between a range of scientists including experimental and theoretical physicists, chemists and material scientists to identify the organizing principles responsible for the remarkable range of quantum phases observed in strongly correlated electron systems, to predict and explore new avenues for research and discover novel functional materials. Funding is sought for organizing workshops, facilitating exchange visits, setting up a visiting programme for international leading researchers and for seeding projects related to discovery of novel materials.

Potential impact
While future scientific endeavor is difficult to predict in advance, the discovery of unexpected physics displayed by strongly correlated systems with markedly improved multifunctional properties compared with widely used semiconductors will one day have a dramatic effect on our lives. Emergent phenomena, in which the correlated behavior of many particles leads to collective new properties, are of great significance across a broad range of areas in science. However, the objective is to tailor a material (starting with its chemical composition, constituent phases) in order to obtain a desired set of properties suitable for a given application. Today technological advances are based on semiconductor physics due to their high degree of precise processing. However, if the same can be achieved for strongly correlated materials which have multifunctional and unique properties, such as superconductivity and magnetism. not found in semiconductors, would open up remarkable technological possibilities.